Global Social Leaders Summer Programme from home

Future Foundations is an independent award-winning organisation which believes in the power of young people to create a more sustainable and brighter future. We design and deliver pioneering training programmes and experiences for young people between the ages of 7 and 24 globally. Our mission is to inspire young people to achieve their full potential. Our vision is a society where all organisations are led by socially conscious people, with every young person making the transition into adulthood with the foundations they need for their future.

Our innovative Global Social Leaders (GSL) programme, launched in 2013, in partnership with the Wellington Leadership and Coaching Institute, empowers young people to co-design innovative social action projects benefiting their families, communities and charitable organisations further afield.

GSL was recognised by the Royal Society of the Arts as an innovative programme with a Catalyst award to broaden our reach and impact in 2016\. We have since inspired and supported 5000 young people to deliver over 1000 projects in 100 countries.

This funding would enable us to convert our programme to focus on home-based online/offline delivery, increasing its accessibility to young people on a free-of-charge basis, particularly targeting those in more deprived communities who will lack meaningful/developmental activities over the summer holidays. Our summer programmes have traditionally been in-person/face-to-face.

This summer, we want to deliver our GSL summer programme in a way that young people can participate fully from home in their own time. We will engage with our school networks to promote our free, high-impact summer programme with both online and offline options. Participants will have options to participate for 1-4 weeks, depending on personal preferences. Our project will benefit 2,450 participants from 35 schools through leadership and 21st Century workplace skills development and will replace cancelled mainstream summer activities.

Each participant will undergo a personal journey, they will connect with like-minded peers from across the UK and the world and will be challenged to consider what actions they can take to make a difference. Participants will choose if they want to focus on their family, local community, fundraising initiatives for charities or running a campaign to raise awareness of an issue. They will complete 350 projects benefiting communities both in the UK and globally, generating 73,500 social action hours during the grant period. They will be challenged to present their learning and impact in September, aiding a positive transition to school.

---

Following the successful adaptation of our GSL Summer programme, from face to face to online at scale, with the support of the extension for impact funding, we will be able to develop the business model based on learnings from the project and take it from a grant-funded to a sustainable and scalable model which is inclusive and funded by multiple revenue streams. To achieve this, we would complete the following additional deliverables:

1. Complete a review of the curriculum and evaluation framework drawing on customer feedback from summer 2020
2. Develop a company sponsorship strategy for summer 2021 – with framework and materials
3. Develop a school partnership model which will allow us to build deeper relationships with our school partners in UK and around the world supporting participation in our summer virtual programme
4. Launch a commercial offering for summer 2021 for an international market
Our aim is to scale participation from the 2000 grant funded places within the UK this summer to between 5,000 and 10,000 participants (depending on sponsorship secured), in Summer 2021 self-funded or sponsored, drawn from the UK and an international market.